Once for Scotland: Lanarkshire Community Weight Management Pathway Design - anti-obesity medication prescriptions & digital patient management

**This Accelerator will deliver a report by the 30th September 2025, which will contain research findings and proposals supporting NHS Organisations to develop novel community-based, weight management service models that are safe, effective and resource efficient.**

The Scottish Government requires Health Boards to introduce anti-obesity medications (AOM) in a way that is safe and equitable. This policy framework underpins this project's localised design for inclusion in a unified, weight management pathway. It aligns with data protection regulations, supporting improved patient outcomes and addressing health inequalities.

This project is innovative as it forms part of a pan-Scotland 'Once for Scotland' approach, which meets Innovate UK's 'A-1213 Weight Management Pathway Design Accelerator' requirements.

This project will support 'A Healthier Future: Scottish Government's Diet and Healthy Weight Delivery Plan', contributes to DSIT's mission to improve lives through science and technology, and advances DHSC's goal promoting long-term health, independence and wellbeing.

The project team will accelerate product, process, service, business model innovation across: Physical Activity; Wellness and NHS Sustainability to realise economic, societal and environmental impact at scale, as an exemplar for the UK.

Nesta indicated that obesity in Scotland cost £5.3 billion in 2022, equivalent to 3% of national GDP presenting a severe public health and economic challenge. This includes £4.1 billion in lost quality of life, £776 million in NHS Scotland expenditure, £459 million in wider societal costs. Without meaningful intervention, this burden is projected to increase.

We will consider the 'as is' state of the LWMS to identify:

\*Capacity to incorporate AOM in clinical adult weight management (AWM) pathways with current staffing resources

\*Implications of scaling up current clinical AWM & AOM pathways

\*Identify opportunities to incorporate digital care pathways alongside existing care pathways

We will develop a 'future state' model supporting WMS to:

\*Communicate a comprehensive digital end-to-end AWM & AOM care pathway

\*Integrate the existing network of LWMS community & 3rd sector services into this pathway

\*Apply Behavioural Science principles to 'nudge' people at key touchpoints to support retention

\*Apply new technologies for awareness, convenience, equity, personalisation and engagement.

\*Reduce the impact of AOM on Primacy Care Services

\*Enhance community wellbeing